Asymmetric Reframed Reality: Aligning clinical and psychological benefit in paediatric medical intervention through a novel digital art platform

Although clinical care aims to treat illness and improve quality of life, the care journey can also be traumatic, particularly for young children with chronic conditions such as cancer or cerebral palsy who need frequent but uncomfortable procedures. During procedures, the patient, clinician and carer share the same physical space and process but have very different experiences. For the child, there is a stark contradiction: actions intended to benefit also cause distress, pain and long-term psychological harm. For clinicians, maximising positive outcomes is essential, but is challenging if the child is distressed and/or struggling to comply. Parents and carers are caught in an impossible position: trying to both assist the procedure, thus adding to their child’s distress, whilst also providing comfort and protection. The negative cycles of stress and fearful anticipation can greatly amplify trauma associated with repeated unpleasant procedures, further intensified by the child’s sense of lacking control and agency.
The aim of this research project is to develop a novel medium that can break this cycle by harnessing a powerful psychological effect known as reframing. Reframing changes someone’s interpretation of their perceptual experiences, leading to different emotional responses to the same external stimuli – this could be particularly powerful for children, where fear and trepidation can be transformed to boldness and pleasure simply through a judicious perspective shift. We will use established technologies to develop a new creative medium that explores the artistic potential of reframing while supporting clinical needs.
We will achieve this aim through exploring and testing a new immersive medium: Asymmetric Reframed Reality (ARR), in which a child is present and engaged with their actual situation (eg, uncomfortable medical procedure) but has a world-view (perhaps through a head mounted display) that reframes their experience in a positive way. ARR will thus differ markedly from simple distraction with traditional approaches, which aim to disconnect a user from an experience. Instead, we will use advances in display and sensory technology, visual storytelling, game design and developmental psychology, to create multisensory experiences for ARR. The resulting framework will enhance collaborative engagement in the real world through asymmetry: whilst one user (patient) has their visual and sensory experience reframed (eg., through playing a game that delights them yet remains consistent with their physical surrounds and touch sensations), other users (clinicians and care givers) can appreciate both world views and modulate the patient experience to maximise effectiveness.
Reframing is a core psychological concept used in cognitive behavioural therapy. Distinction between substance and meaning is also the essence of the humanities: we will draw on both to define and articulate the requirements for ARR, balancing the constraint of keeping aligned to a real physical environment with creative freedom to present a quite different version of it. We will explore the artistic potential and psychological active ingredients of ARR and develop demonstrators to showcase the medium.
Critically, to transform their experience from passive clinical subjects, we will bring children’s active voices into the project at all stages, engaging artists to explore ARR with children, leading to the co-creation of innovative and engaging virtual worlds that we will use in both a clinical setting and as modes of artistic experience. ARR will therefore be a clinical tool that greatly benefits patients, and a novel creative medium that unlocks new forms of artistic expression.